The Use of Coralliths as a Reef Restoration Tool

This PhD will investigate coral reef restoration and enhancement with regard to the use of corallith (mobile coral) species, with an aim to improve efficiency of restoration by supporting natural recovery processes.